Immersion-cooled power components and modelling

This project is an ambitious innovation project focused on advancing next-generation immersion liquid-cooled power electronics for mainstream computing applications.

Supercomputers and distributed computing are being retasked to find COVID-19 cures and understand virus spreading mechanisms. However, COVID-19 challenges of home working and schooling have amplified pressure digital-infrastructure and our dependency on it. Pre-COVID-19 datacentres already consumed \>2% of the world's energy and place a significant strain on scarce water resources for cooling a typical Google DC consumes \>1M gallons per day (Bloomberg).

SD's innovation in immersion-cooled power components aims to improve computing performance, reduce emissions and help accelerate immersion-cooled, high-performance-computing (HPC) systems into the mainstream.

SD plans to adapt our working methodologies and build more software models and low-voltage, single-worker safe test harnesses. This switch will enable us to move to a more flexible and lower-cost design iteration model for our patented power conversion topology.

The proposed switch will enable a greater depth of work to be carried out remotely or in isolation and will limit the impact of extended lock-down periods. The aim is to create platforms that replicate critical power infrastructure so that SD can innovate and iterate designs for energy-intensive and socially significant causes.